Cybersecurity Toolkit for HealthTech

This project will determine the feasibility of building a cybersecurity toolkit for manufacturers of medical devices and digital health products. The toolkit will give manufacturers a cost effective way to ensure cybersecurity in their products and meet their regulatory obligations. The toolkit will use a web based assessment to identify gaps and relevant cybersecurity actions, customising guidance for the specific product. Unlike penetration testing, the toolkit can be used early in the product development lifecycle, when it costs less time and money to remedy vulnerabilities.